Nature of TSE infection and Routes of Transmission

Technical abstract
We aim to study the biochemical and biophysical nature of different strains of agent and their modes of transfer from animal to animal for the development of specific disease control in combination with efficient health and environmental protection measures. The refinement of diagnostic methods and genetic programmes will be used to eradicate novel TSE agents and provide models for risk reduction in other diseases. We will follow the agent in its route into the host and study the cellular, molecular and genetic mechanisms that enhance or prevent efficient transmission. The objectives of this theme are: To define TSE strains. Understand the TSE infectious agent and diagnosing disease. Define routes of transmission between animals. Understand genetic control of susceptibility/resistance. To define the role of PrP gene regulation in TSE disease. Investigate therapeutic intervention.